From sugars to biopolymers using core-shell microporous polymers

Polymer plastics are some of the most widely used materials in the world today and are almost ubiquitous in the world around us. One of the most significant issues with polymers is that many of the monomers come from non-renewable fossil fuels, such as oil and natural gas. As these resources run out, it is essential that we are able to develop polymers from monomers derived from alternative sources. My project is focused on the development of a material for the catalysis of reactions to synthesise polymer building blocks from sustainable sources, such as biomass.